Nutrient Manager

To develop a web based Nutrient Manager program for use by livestock farmers to help them to maximise use of on-farm nutrients, reduce diffuse pollution and make cost effective use of bought-in fertilisers.